Rethinking the right to work for refugees, an exploration from the perspective of refugees in Turkey

Rethinking the right to work for refugees, an exploration from the perspective of refugees in Turkey